Bell's inequalities in quantum mechanics

Abstract
There are several recognized methods for valuing company shares and predicting their future prices but there is still open debate among professionals and academics about their respective effectiveness. In a recent research collaboration co-led by Prof. Pothos at City University and Prof. Gallus at THM Business School, a new approach based on the principles of Bell's inequalities in quantum mechanics has been suggested. The aim of this research proposal is to build on this work and validate its findings by identifying valuation parameters that satisfy the Bell test, thus opening new avenues for stock price prediction and portfolio diversification.